Investigating body mass index associated genetic loci using next-generation sequencing and biobank data.

This studentship will investigate gene environment interactions in obesity. The student will use genotype and phenotype data from world leading resources including 500,000 individuals in the UK Biobank and 20,000 from the ALSPAC cohort. The student will develop computational, bioinformatics, statistical and epidemiological skills.